Tracing Post-Cinema Aesthetics in Internet Memes

This research project aims to position internet memes in the historical, technological, and aesthetic context of cinema. Specifically, I use the cinema of attractions - a framework of early cinema - to understand memes as belonging to a form of spectacular and exhibitionist cinematic media. Looking at four categories of memetic media - POV, ASMR, simultaneity, and incongruence - I ask what is cinematic about internet memes, and the role of video practice to recognise and understand it. In that memes evidence both the persistence and transformation of recognisably 'cinematic' characteristics, I frame memes as post-cinema. This is creative practice research that uses videographic scholarship as a methodology to identify and excavate these process of post-cinema.